HyFlyer II - Towards certifiable hydrogen-electric propulsion

Hydrogen-electric aviation stands as the only large-scale zero-carbon aviation option, and the HyFlyer II project aims to accelerate its adoption with significant advancements. Creating a retrofitted Do228 as a flying hydrogen-electric testbed, the project develops key technology bricks for certifiable sub-regional aircraft. This includes the fuel cell and electric propulsion systems developed by ZeroAvia, Aeristech's distinct air compression technology, and novel HTPEM technology demonstrations. To complete the ecosystem, EMEC will provide green hydrogen and design the operational systems for refueling at commercial airports. By setting up a unique UK supply chain, it positions the country's aviation industry for the next century.